Project PCB Delta-Design

Severe and widespread shortages in electronic components require OrbAstro to delta-design PCBs for components that are in supply. Without doing so, progress of on-going R&D with IUK and ultimate commercialisation stalls.